White Dwarf Binary Stars

White dwarfs are the most common end-point of stellar evolution and there are many millions of them,
both isolated and within binary systems, in our Galaxy. The focus of this project will be the evolution of
white dwarfs in binary systems as can be traced through precision measurements of masses. Particular
emphasis will be given to double white dwarf systems, both detached and mass-transferring, to understand
the origin and evolution of the accreting systems. This work will be carried out just as the Gaia survey starts
to transform the field, and exploration of Gaia's potential will play a major part in the project. The project
will involve both survey mining in an effort to find new systems and study binary populations as well as detailed
characterisation of individual systems.